Devlopment of a translational spectrometer to study non-thermal chemistry in the atmosphere

Development of a high beam energy and high repetition rate translational spectrometer to study the photodissociation of complex anions. After development, the spectrometer will be used to investigate the role of non-thermal chemistry in the atmosphere, by studying the photodissociation of iodo-oxides.